Industrial Scale Continuous Plug Flow Reactor with Improved Heat Transfer and Mixing Control

Crystallisation has traditionally been operated as a batch process, but problems with
consistent product specification arise e.g. size distribution, correct polymorphic form &
morphology. Consequently it has been identified that continuous flow crystallisation can
improve manufacture and offer several benefits including energy and capital cost savings;
leading to many flow reactors being sold for laboratory use. However due to the vulnerability
of crystallisation, its implementation at an industrial scale has been restricted. Autichem have
noted this gap in the market and have devised a continuous plug flow reactor that combines
CSTR and tubular technology to improve heat transfer and mixing control.